603: Integrated project: Arabidopsis Systems Biology

Technical abstract
The overall aim of this project is to develop a systems approach to the study of three aspects of Arabidopsis biology, pathogen interactions (Peronospora and Botrytis), flowering and senescence. A user group approach generates advanced genomic resources and standardised datasets. This allows the parallel study of key regulatory networks operating simultaneously in the same biological system. We expect this approach to reveal new regulatory genes and insights into how these networks cross-talk and interact. The key resources and expertise will be developed to support and integrate the research sub-projects. Genetic resources includes a high throughput plant transformation pipeline, a coordinated cloning and vector construction pipeline to feed the plant transformation, yeast 2 hybrid and yeast 1 hybrid techniques. Amplification of 20K Arabidopsis promoters to generate a promoter chip for ChIP analysis. Large microarray datasets are being generated using CATMA slides. Highly replicated time course experiments with many time points for leaf development in long days, in short days, following transfer from short to long, following infection with Botrytis and Peronospora, will be used to generate models for gene expression. These will pinpoint key regulatory genes common or unique to the different treatments.